Cyber Security - Farmcircuit

To conduct a cyber security review of the current software code and network platform used for the construction of Farmcircuit, a unique online social/business network tailored for the farming industry. A cyber security review will help the network build it's credibility by demonstrating a network safe and secure to use. This will help attract farmers, growers and related businesses to the site, helping support the site's uptake during it's start up and also ensure that the site hits the ground running with no set backs. A code review would also help guarantee the site's longer term robustness for providing a platform to advance and develop features and functions on for taking the site forward in the future.Ultimately, a cyber security review will go a long way in helping maintain and safeguard Farmcircuit's health and survival now and in the future. It will help the network demonstrate its full potential in helping the farming industry share, learn and discover core information key to their own lives and businesses, helping stimulate business in rural economies, tackling rural isolation and improving efficiencies to help meet rising food demands from a rising population.